Synergy: Taking Openness to the Next Level in 6G Networks (Telecommunications research focused application to joint UKRI-DST call)

The architecture and deployment of mobile networks has undergone remarkable transformation in recent years through disaggregation in various forms, that in turn led to a growing diversity in the vendor ecosystem as evident with Open RAN. As we head towards 6G, we envision that this path to openness in mobile networks should continue to become holistic to focus on data-driven RAN control leveraging AI as well as with an expanded scope to bring in its fold openness to the mobile core architecture as well as in the operator ecosystem leveraging private networks. Doing so will unlock unprecedented efficiency gains, enable greater automation, result in significant cost savings and make nextG network infrastructure environmentally sustainable. In this project, we set out to address the whole host of technical challenges to enable this bold vision. The project team with partners in the UK (University of Edinburgh) and across India (IIT Hyderabad and IIT Dharwad) reflects a synergistic union of expertise spanning mobile networking system designs, AI for mobile networks and testbed driven experimental research. Systems and methods developed in this project will be prototyped and evaluated at scale through a campus-scale O-RAN compatible experimental private 5G network in Edinburgh.